'My purse is turnd downeward': Print and precarity in late-Elizabethan England

Offering a new history of early modern literary precarity, this thesis will be both historically situated and in
conversation with the uncertainties of today's cultural sector. Inspired by recent scholarship on the role of the
collaborative network as a 21st-century response to precarity in the arts, it will recover how early modern
writers, printers and publishers in the 16th-century built creative, innovative networks of support to mitigate
the volatility of their profession. It will also explore how the distinctive forms of collaboration pioneered in the
early modern print-house might speak to today's independent artists, musicians and writers.